Islam in Greece: religious identity and practice among indigenous Muslims and Muslim immigrants

The proposed 18 month study will explore socio-cultural processes of religious identification and practice and the politics of recognition of indigenous and migrant Muslims in Greece. As a country that has only recently began to attract large scale immigration, including growing numbers of migrants from Muslim countries, while at the same time hosting an indigenous Muslim minority at the North-East region of Thrace, Greece provides an interesting case study for exploring processes, policies and practices relating to the presence and role of Islam in Europe. \n\nThe project will build on our previous work on minorities and migrants in Greece and will specifically examine the ways through which religious identity and practice are experienced, perceived, negotiated and organised by Muslims in Athens, at formal, vernacular and symbolic levels. In particular, we seek to explore such experiences, perceptions and negotiations with respect to formal and informal places of worship, religious rituals and symbols, as well as everyday practices, expressions and relations.\n\nThe focus will be on two specific Muslim groups in Athens: recently-arrived Pakistani immigrants (who constitute the largest Muslim migrant community in Greece) and internal Muslim migrants from the indigenous minority of Thrace. The rationale for this comparison responds to a need for integrated accounts of 'migrants' and 'national minorities', in order to understand the role of religion as a 'marker' of collective identification, the patterns of interaction between these distinct groups and their place within ongoing debates on Islam in Greece. In that sense, our study will also address the politics of recognition of Muslim identities in the public sphere of a country whose national myth is essentially constructed in opposition to the (Ottoman/Turkish) Muslim 'Other' and where the (Orthodox) Church is not legally separated from the State. \n\nThe research will contribute to ongoing debates surrounding the place of Islam in Europe, at a time of EU enlargement towards countries with indigenous Muslim populations, of growing policy concerns about immigrants' integration centred particularly upon Muslims, and of discriminatory and exclusionary frameworks partly referring to global politics of terrorism. \n\nOur previous application was graded A+ and we were invited to resubmit. The original version has been revised to include issues arisen in the meantime through our ongoing preliminary work on the topic and to take into account the reviewers' comments. In particular, as suggested by one of the reviewers (Review ID: 150497), we have lowered our percentage of time from 80% to 60% for the PI and from 60% to 40% for the Co-I. \n\nOur innovative account of Muslims in Greece will be explored through a combination of qualitative methodologies and analytical tools, including interviews, observational studies, review of relevant academic literature, press articles and official statistics. The project will build on the research team's experience and expertise in researching immigrants and the Muslim minority in Greece, and will benefit from the links already established with community organisations in Athens. The topic is expected to raise sensitive issues, related to some participants' legal status and marginality, thus ethical considerations will be of paramount importance in carrying out the fieldwork research. \n\nThe study will produce outputs of academic relevance, as well as outputs relevant to Muslim community organisations in Greece.\n

Potential impact
Our research explores two Muslim minority groups (one indigenous and one migrant) in Greece that not only are currently understudied but also reside in a country where religion (Orthodox Christian) plays an important role in the social and political life. In comparison to other European countries, Greece has only recently become a major migration destination and therefore it is currently undergoing through important social transformations. As a result there are very few 'proper' provisions for the groups under study. Although we do not wish to claim that we have the power to completely change this, we believe that our proposed study can raise awareness and add considerably to knowledge about these groups and their needs. \n\nIn particular, we believe that our research will be of great relevance and benefit to community organisations, not only of the two groups under study but also, in the long term, of other migrant /minority groups. Potential users include:\n\n- Migrant and minority community organisations in Thrace and Athens such as the Greek Migrants Forum, the Pakistani Community Organisation, the Union of Turkish Teachers in Thrace, the Association of Muslims of Southern Greece, etc.\n- NGOs and migrants rights organisations, such as Human Rights Watch, the Greek Helsinki Monitor, the Greek Council for Refugees, the Balkan Neighbours project, etc.\n- Policy makers and mainstream political actors, including governmental bodies, such as the Institute for Migration Policy, or the Ministries of Interior and of Education and Religious Affairs, local authorities like the Municipality of Athens and the Athens Planning authority, as well as the Church of Greece (the Holy Synode).\n\nOur research will benefit the above users by raising awareness and contributing to theoretical and policy debates over the role and practices of European Islam and will provide a significant basis for understanding processes, practices and experiences. In particular, we will generate important new knowledge about socio-cultural and religious needs that we hope will foster a better understanding of these communities, increase the provision and effectiveness of services and could enhance the quality of life for the groups involved. Moreover, we hope it will stimulate reciprocity and networking between migrant and minority groups who may share common interests or problems but never found a platform through which to engage with each other.\n\nIn order to make sure that users will benefit from our research we will fully engage community organisations as research participants (as described in our case of support) and we will organise workshops and seminars where representatives from the above groups will be invited. We have already included in our outputs and dissemination a major workshop in Athens (included in our budget) which will aim to bring together academic and non-academic user groups.\n\nBoth the applicants and the consultant involved in the project have previous experience of working with minority and immigrant communities and engaging with community organisations with many of whom they all maintain established contacts. Our intention is to actively involve such organisations in the dissemination of research results; the above-mentioned seminar will provide a platform for this. A Greek translation of the summary report, as well as posters and audiovisual material will be made available to relevant community organisations.\n